Modularised Scalable Aerogel Manufacture (MoSAM)

Dragonfly Insulation Ltd (DF) is a UK-based advanced material manufacturing company that specialises in aerogel technologies. This project builds on the successful IUK ICURe project which has taken DF's silica aerogel manufacturing process from laboratory to small scale production.

Silica aerogel is an extremely light, highly thermally efficient insulation material that is stable at high temperatures. Previously used by NASA and space programmes, it is an insulation material of the future with the potential to significantly impact on the thermal efficiency of our homes, of industry and the achievement of NetZero.

The project will build on DF's patented processes to develop a scaleable, resource efficient, modularised manufacturing process to efficiently scale production of silica aerogels, up or down, without disrupting the process, through a system of interchangeable modules that can be added to, removed, or modified to meet production and product application needs. Incorporating energy exchange systems to capture and repurpose waste energy will reduce energy consumption and manufacturing costs, addressing the need for sustainable manufacturing as we strive towards NetZero.

The proposed project aligns with the Innovate UK plan for action and has the potential to have a significant impact on the future economy areas of the broader theme of NetZero.